SPACE: Sustainable Production of Aerogels from Cellulose

SPACE will develop the fundamental science required to underpin the development of continuous production processes for turning the most abundant natural material, cellulose, into high value nanostructured materials with well defined pore structures and pore functionality. It is based on my recent discovery that aerogels can be prepared by assembling cellulose nanowhiskers at low energy and without the use of toxic solvents or precursors. Cellulose nanowhiskers are monocrystalline rod-like nanoparticles made from plant material by a two-day multi-step acid hydrolysis batch process. Their self-assembly and surface modification is also performed in multi-step batch processes. SPACE will convert existing batch processes for nanoparticle production, surface modification and self-assembly into scalable continuous processes, through the development of a fundamental scientific understanding of different continuous nanomaterial processing techniques. This, in turn, will open up small and large scale production of multi-functional porous materials with a wide range of potential applications, including insulation, gas and liquid adsorption and separations, organic catalysis and sensing while increasing product quality, improving consistency, and greatly lowering the economic and environmental cost. The demonstrators will be designed to produce around 220 g of nanomaterials per hour (~5 kg per day).

Potential impact
SPACE will develop a sustainable continuous nanomaterials production technology platform which is widely applicable to produce high-volume, high-efficiency nanomaterials to the benefit of our society. It is a multidisciplinary project with an inherent rich training environment, a great potential for outreach activities to promote the positive aspects of science and engineering, and industrially relevant deliverables that can be implemented directly and applied to a variety of different nanomaterials. This project will thus have a major impact and the PI has identified various pathways to maximise and exploit impact for society. Our project already has the support of three companies, two of which will make contributions to the development of our technology. One of these companies together with a third company are keen on commercialising materials we produce.